Creative Play: Learning to Fail through Digital Tinkering

Thinking creatively and managing setbacks are crucial for all young people. Playful digital tinkering in family groups can help develop creativity and build resilience by reducing fear of failure. However, play can unintentionally exclude families from disadvantaged backgrounds, and we need more evidence of how to support children to learn from their mistakes. In collaboration with the International Centre for Life, a science visitor centre in Newcastle, the research will explore how to maximise inclusivity in playful design, how best to facilitate learning through failure, and provide evidence of the impacts of this approach on fear of failure and creativity.